Disentangling Speech in a Multitalker Environment

The automated annotation of real life multi-talker conversations requires systems to perform high quality speech transcription as well as accurate speaker-attribution. These two tasks correspond with two well studied concepts in the domain of speech technology: automatic speech recognition (ASR) and diarization, respectively. The latter concerns segmenting speech by talkers and effectively resolving the problem of 'Who spoke when?'. Recent advances in ASR systems have shown significant improvements in word error rate (WER) over the past decade, with state of the art systems achieving scores similar to human level performance on common ASR benchmarks. Despite this, even highly sophisticated systems struggle with the more challenging task of ASR in a multi-talker context, where there is typically a significant amount of overlapping speech. The main issues associated with multi-talker situations are: the irregular distances between the recording device and each talker; the variable, often unknown, number of distinct talkers; the high spontaneity of conversational speech, which renders it grammatically dissimilar to written language; and, most importantly, overlapping speech segments which occur due to talkers speaking simultaneously. The culmination of these complications is why the task of multi-talker ASR is typically considered one of the most challenging problems in the domain today. This is particularly the case for recording configurations which use only a single distant microphone (SDM), since techniques utilising the geometry between microphone arrays and speakers, such as beamforming, cannot be used. For ASR to be freely applied in more challenging real life scenarios, like general conversations or outside environments, without the need for specific microphone configurations, significant improvements are still required.

Previous literature has demonstrated that combining the two distinct tasks of ASR and diarization into a single multi-task end-to-end framework can achieve state of the art performance in certain relevant benchmarks whilst only requiring a SDM recording configuration. This is because knowing when an active talker's turn has ended and knowing the talker is information which significantly influences the probability distribution of the following word, thus benefiting the ASR component of the system. Likewise, information pertaining to who the active talker is, and when the conversation is likely to transition to a different active talker, is intrinsic to the verbal content of the conversation. It therefore seems intuitive that leveraging this mutually beneficial information, solving the conventionally independent tasks simultaneously, improves the overall system performance.

With the increasing popularity of augmented reality/smart wearable devices and the introduction of audio-visual datasets which include real life events recorded egocentrically, a new avenue of research in the domain has been presented. This project hopes to focus on exploring methods of exploiting the visual component of this multi-modal data in a similar manner to the aforementioned speaker-attributed automatic speech recognition (SA-ASR) multi-task system. For example, the aggregate gaze of conversation participants is often representative of who the overall party is attending to, and therefore who is most likely speaking. This information would likely benefit the diarization component of a SA-ASR system, thus indirectly improving the accuracy of the ASR component. To conclude, the aims of this project are to explore methods of supplementing conventional speaker attribution and ASR systems, which rely exclusively on audio, with pertinent features extracted from corresponding visual data.